HiPerPol

This project will deliver breakthrough developments in new, low emission, low energy, environmentally benign routes for the treatment of polymer scrap. By using ''highly tuneable'' ionic liquids, polymer materials will be specifically extracted from appropriate waste across all parts of the supply chain. The project has 3 strands: treatment of post-industrial composite packaging waste; separation of heavy metal additives from recovered PVC; production of polymer powders from separated polymer waste. For each strand, processes and their impact under the ZEE approach will be delivered in exploitable ''technology packages''. By capitalising on these developments, this industry-driven consortium will enable the UK polymer industry to lead in reducing its reliance on key feedstocks, reducing energy consumption by allowing the reuse of materials without their degradation, and in some cases, without harmful additives that may limit their application.